Insulating binder for plant based materials

In order to meet emissions targets within the Climate Change Act, significant changes will need to be made in the composition of building materials. Modern construction has become highly complex and energy consuming. Buildings now require careful detailing to avoid damp ingress, adequate thermal performance and a healthy living environment. Mould, condensation problems and sick building syndrome have been attributed to inadequate ventilation and chemical and biological contaminants from indoor or outdoor sources. This project is an investigation into a green building technology - the production of an insulating and cost-effective low carbon binder for plant-based materials so that houses of the future may be constructed with products that produce zero CO2 emissions and may even have a positive impact on the environment. Initial research has already proved the concept and further research and analysis will allow the new techonology to become a reality. The end product will be manufactured in the UK, placing Britain at the leading edge of green building technology . It will provide economic benefit in terms of cheaper construction costs, profits to farmers and manufacturers and also export opportunities, particularly within the EU where legislation dictates that action should be taken to reduce carbon emissions in the coming years.